AI-powered Health and Safety Compliance for Small Business

Regtik will help SMEs to meet their regulatory compliance obligations, such as the creation of health and safety or other compliance policies. The web app will provide rapid, personalised advice through an expert system containing information from laws, government guidance and industry best practice. It will help SMEs to stay up-to-date with changes to regulatory information and meet their regulatory obligations.